University of the West of England, Bristol and Lyons Davidson Limited

To establish an automated legal advice helpline utilising complex Artificial Intelligence that can deliver suitable solutions to a wide-range of possible enquiries.